Theory, practice and culture of 'disegno' in the Carracci's reform of the arts, 1582-1619.

This doctoral project intends to investigate the role of 'disegno' (a term that indicates both the actual
design and the artistic concept) in the Carracci's "reform of the arts" and to reassess the importance of
Bolognese draughtsmanship in the history of Baroque art. According to Renaissance biographer and
theorist Giorgio Vasari, drawing is the father of painting, sculpture and architecture and the intellectual
principle upon which all arts are founded. Drawing was at the core of the Bolognese Academy,
established in 1582 by the brothers Agostino and Annibale Carracci together with their cousin Ludovico.
The Carracci promoted a radically different approach to art, based on the study of nature and life
drawing, and created a new pedagogical path for the education of the artist, which eventually came to
dominate European art until the nineteenth century. By analysing the materiality, function and use of
drawings in the Academy, from its foundation to the death of Ludovico in 1619, this project will explore
the concept and practice of 'disegno' and its impact on the development of knowledge and visual culture.
Furthermore, by exploring the Carracci's relationship with the Bolognese artistic establishment, the
University's intellectual circles and their interaction with other artistic centres, this interdisciplinary study
will offer new insights into the history of science (natural philosophy) and the history of education. The
findings of this research will contribute original material to the Carracci studies and will provide a new
methodological approach to the study of drawing in the history of early modern art.